The Aesthetics and Hermeneutics of the Secret in Contemporary British Fiction, 1998-2018

My monograph-length doctoral research project offers the first investigation of 'the secret' as a narrative
aesthetic in contemporary British fiction. I will argue that the secret, in its concealment and selective
redistribution of knowledge, disrupts a neoliberal culture of secrecy key to neoliberalism's transformation
of social relations. In this disruption, across different historical times for the registration of public secrecy,
I argue that the secret comprises a changing battleground in fiction, where neoliberalism's
transformation of social relations is exposed and contested. My research extends on a conception of
neoliberalism as a global rationality producing certain social relations and forms of existence (Brown
2005, Fisher 2009, Dardot and Laval 2011, Chandler and Reid 2016). My central claim is that
understanding changing approaches to the breaking and keeping of secrets is key to understanding
contemporary British fiction in an age of neoliberalism. I will analyse Jackie Kay's Trumpet (1998),
Nadeem Aslam's Maps for Lost Lovers (2004), Anthony Joseph's The African Origins of UFOs (2006), Zadie
Smith's N-W (2012), and Sally Rooney's Normal People (2018). Individually, these award-winning novels
and writers form an emerging body of scholarship but are yet to be studied comparatively via their
aesthetics of the secret.